Cairnlytics

**Quantifying open-source software resilience through non-intrusive data-driven concentration risk analysis.**

Organisations struggle to objectively assess open-source software resilience. Vulnerabilities like Log4j and Heartbleed revealed systemic risks from overreliance on shared open-source libraries. Cairnlytics assesses cyber resilience in a quantitative and data-driven way by pinpointing points of failure and measuring concentration risk. Unlike other tools, it uses specific and actionable metrics, like bus factor and time-to-patch, and it offers a non-intrusive solution, as it doesn't require access to sensitive internal codebases.

Cairnlytics helps IT companies achieve regulatory compliance by delivering data-driven evidence aligned with key standards like **DORA**, **FCA PS21/3**, **SBOM**, the **NCSC Cyber Assessment Framework**, and the UK's **Software Security Code of Practice**. It also tackles **NCSC Cross-Cutting Problems** by making assessments more data-driven (CC2) and establishing meaningful security metrics (CC3).

Cairnlytics is a spin-out of the Edinburgh Decentralisation Index, an ongoing project at the University of Edinburgh, initiated in 2022\. Edinburgh Decentralisation Index is a registered trademark in UK, US and Switzerland.